London Metropolitan University and Filisia Interfaces Limited KTP 22_23 R3

To develop an intelligent data analytics capability for an assistive technology system, supporting peeople with special educational or disability needs.